Memory protection for the Internet of Things

Leading from our success with the CHERI processor in providing fine grained memory protection for large application-class (ARM A-class) processors, we hypothesise that this fundamental technique might be applicable to smaller (ARM M-class) processors used for Internet of Things (IoT) devices and sensors.
There are a number of challenges:

1. Could the 128-bit capability pointer format used for A-class processors be reduced to a 64-bit format to protect 32-bit addresses? The obvious
encodings/compressed formats could be detrimental to the memory protection properties desired, so this needs careful thought and evaluation.

2. For A-class processors we continue to exploit page-based virtual memory together with capabilities, but for M-class processors we wish to have a pure
capability system with no virtual memory to simplify the processor, reduce power and improve real-time response. This raises a number of fundamental research questions, and for this project we intend to focus on:

a) What would a microkernel with only capability-based memory protection look like?

b) Can IoT applications exploit capabilities to ensure robustness in the face of buggy or malicious code?